Emtec De-Centralised Contact Tracking Project

EMTEC is collaborating with a medical team at The University of Tennessee Health Science Centre to develop a contact proximity tracking application which can be used by hospitals and other organisations to manage the impact of COVID-19 and other infectious diseases. EMTEC is also working with companies in the UK’s construction industry and food processing industry to develop a hardware device, which alarms when employees come within two meters of each other and collects and reports contact tracing data.
The EMTEC software development team has extensive experience of vehicle tracking using GNSS location data and Bluetooth and will be able to deploy people tracking technology onto its existing cloud-based platform using apps installed on mobile phones. EMTEC is also testing hardware devices which use both Bluetooth and ultra-wideband protocols to measure proximity much more accurately than the contact tracing apps on mobile phones.
The project team is developing analysis methods that can identify users, localise them based on triangulation with the aid of WIFI signals inside buildings and then applying machine learning methods to build a true contact graph with probabilities. For example, not only staff in contact with COVID-19 patients will be high risk but also the people that interact with them. The immediate goal of the contact tracking is to be able to trace back all high-risk contacts when a new infection is determined and implement targeted testing. Contact tracking is a critical technology to manage staff levels and keep hospitals and other companies operational while managing risk.
The project has an essential priority on establishing and observing the privacy protection issues required by management and staff. The privacy protection analysis will be based on USA Fair Information Practice Principles (FIPPS) and European General Data Protection Regulation (GDPR) to ensure global viability.
The enhanced solution incorporating the Bluetooth and ultra-wideband devices as well as the contact tracing apps will be ready for wider global community deployment by March 2021.